Feasibility study of very high resolution satellite imagery service enabling data analytics

VEOWARE's project focuses on delivering timely very high resolution imagery data at significantly lower price than current market offering, enabling more data analytics business and high potential market growth .

The company believes that data captured from space at a resolution of less than 50cm is the complementary tool to the low resolution Copernicus Sentinel data, which is now freely available. Very high resolution data has exciting potential to unveil the finest details of our society and unlock tremendous value on the downstream application market. Such imagery can simplify business operation globally by monitoring one's facilities from space (instead of hundreds of drones). One can understand why facilities or asset have trouble, without the need to go on-site. The better the resolution the smaller objects one can see and the more information one can extract on that object or event.

VEOWARE is thrilled to propose its imagery as a service at a price that is less than one order of magnitude lower than the current offering for very high resolution data. The company plans to disrupt the industry by allowing one to finally close a good downstream business case when using fresh near-real time imagery and - one thing leading to another - to un-lock the intelligence that terrestrial businesses are willing to pay for (e.g. Insurance).